Addressing legacies of slavery and empire in the art museum

The objective is to research the connections between the Tate's collection and the history of the British Empire, and to critically examine how these connections have been surfaced and interpreted over the last two decades within Tate's curatorial practice and programming. The research aims to contribute new knowledge to how an evolving contemporary British art museum has addressed institutional histories of racial slavery and Empire over recent decades, with a view to working towards a more ethical framework for addressing colonial histories in the present. The project will explore the ethical challenges to be navigated as historic collections seek to address the histories of race within the context of a space that remains predominantly white, towards the development of new frameworks for practice.